Change of Paradigm

This project aims to investigate the feasibility of developing a hardware/software solution
capable of faithful acquisition and reproduction of the appearance of textiles. Our proposed
approach works through the design, implementation and characterisation of a novel
acquisition setup that captures an unprecedented ‘complete set’ of visual characteristics of
textiles. In contrast to current approaches that use photographs or simple 3-D models, our
proposed new approach to appearance acquisition leads to “relightable” ie lighting adjustable
3D models, greatly improving the realism at which an object’s appearance can be developed
and viewed within a digital workflow and virtual environments. The application of this is
highly relevant for the advancement of high quality simulation of clothing for animated
characters in Fashion, Film and Games, as well as textile simulation for the Interiors,
Automotive and Cultural Heritage sectors. We intend to develop a prototype proof of
concept, testing technology to show a capability to simulate to a high quality the complex,
transmissive, light-scattering properties of a wide range of fabrics suitable for realistic virtual
and 3D textile and clothing applications. The project team is uniquely positioned to drive this
opportunity as recognised experts in current state of the art research in the field of appearance
acquisition and industry expertise in the application of 3D simulation for Fashion eCommerce